Hermitian K-theory and derived categories

Dylan's project aims to generalize a result of mine and Hornbostel to DVRs with residue field characteristic 2. One hopes to relate the Hermitian K-theory of the DVR with the hermitian K-theory of residue and fraction fields. This requires understanding how derived equivalences influence spaces of quadratic forms. The longterm goal is to compute the symplectic K-theory of the integers which would have applications to the homology of the stable mapping class group.